BESTOW - Blood prEssure STOWmarket

High blood pressure is defined as a systolic blood pressure (SBP) above 140 mmHg and/or a diastolic blood pressure (DBP) above 90 mmHg. In most countries, up to 30% of adults suffer from high blood pressure and a further 50% to 60% would be in better health if they reduced their blood pressure, by increasing physical activity, maintaining an ideal body weight and eating more fruits and vegetables. In people aged up to 50 years, both DBP and SBP are associated with cardiovascular risk; above this age, SBP is a far more important predictor. Blood pressure usually rises with age, except where salt intake is low, physical activity high, and obesity largely absent. Home Blood Pressure Monitoring (HBPM) is being increasingly used in many health systems worldwide and is well accepted by patients. A recent survey undertaken in the UK found that around 30% of patients with hypertension monitor their own blood pressure at home. In other countries, this figure stands at over 70%. To realise the full value of HBPM, however, it is important that HBPM is carried out in a way that is consistent with the current evidence base and therefore in line with the British Hypertensive Society's protocols. BESTOW is a digital health technology project that connects a cohort of patients in the community via smartphone technology with Stowhealth, the local Polyclinic in Stowmarket, with the aim of automating the home monitoring of suspected Hypertension patients. Data is collected by the patient from a free issued Blood Pressure monitor that links to a smartphone. An app on the smartphone provides reminders to use the device and stores and forwards the BP data to the Polyclinic and into the Electronic Health record. The key area for the BESTOW project is to provide a management of the data in the cloud before insertion into the Electronic Patient Record such that the data is trended and automatically reviewed prior to being inserted into the record. Working with the Polyclinic triage staff who monitor the state of the remote hypertension management patients, we aim to provide the ultimate optimisation of Blood Pressure management for both patient and practice alike. This is digital health data optimisation for increased patient empowerment and successful patient/clinician partnerships.